APEX-G ( Advanced high-power, extended-wavelength VCSEL arrays for volume infrared and green laser applications)

APEX-G brings together an established supply chain for highly customised single-mode VCSELs developed for quantum applications to scale-up design, epitaxial growth, fabrication and packaging and deliver novel laser sources to service several rapidly-growing markets in the industrial and medical/clinical sectors.